An Anti-Biofilm Synergistic Framework for Treating Chronic Wounds

This project is a collaboration between the 5D Health Protection Group Ltd and the University of Liverpool

Clinical Engineering Department. The research and development collaboration will enable the development of

the next generation antibiofilm technologies that can be applied to medical platforms for enhancing clinical

outcome. One important area for use of this technology would be woundcare considering now that chronic

wounds have been shown to now contain biofilms. Many complex biofilms found in non-healing and infected

chronic wounds are recalcitrant to presently used antimicrobial interventions. Furthermore these interventions

are often overused and have no enhanced clinical benefit. In addition the project will involve the development

of a framework that involves the intelligent triggered release of synergistic agents for maximum impact and

reduced hospital costs. Presently such technology does not exist in the market so this innovation will create the

first world leading prototypes and advanced technolgies that presently do not deliver to the expectations

required for biofilm management in non-healing and infected chronic wounds.